Investigating the Dust Distribution in Galactic Disks with Dustpedia and NiKA2

We are currently leading large international collaborations to exploit data
obtained with the Herschel Space Observatory. The data obtained is being
used to study the far-infrared spectral energy distribution of nearby galaxies to
learn more about the physical properties of cosmic dust and the ways in which
galaxies have evolved and changed with time. Having taken the leading role
in one of Herschel's primary instruments the Cardiff instrumentation group are
now leading the development of instruments for ground based telescopes.
One such instrument, the NIKA2 camera, will be deployed on the IRAM
telescope in autumn 2015. Our proposed project concerns the exploitation of
the unique imaging capabilities of this camera , which is designed to observe
at a wavelength of 1 and 2 mm. The project is to specifically use this data
along with our Herschel data to try and understand physical processes in the
inter-stellar medium not previously observed. The NIKA2 data will also be combined with newly obtained radio continuum observations from the GMRT.